Out of Cycle NExt generation highly efficient air transport (ONEheart)

The 'Out of cycle NExt generation highly efficient air transport (ONEheart)' project will develop & test methods and capabilities to enable the accelerated development of optimised novel low-environmental impact commercial aircraft.

ONEheart will:

* Develop methods, processes & solutions related to Overall Air Transport System architecture, design & evaluation
* Investigate top-level industrial challenges for sustainable aircraft production
* Develop new capabilities for Overall Aircraft Design, Architecture & Integration
* Develop & enhance capabilities to deliver design for operations
* Explore novel A/C concepts and use cases, supported by testing

The project partners are: Airbus Operations Ltd, Alten Ltd, CFMS Ltd and the Universities of Bristol, Cranfield, Greenwich, Surrey, Southampton, Sheffield and Warwick.